The Online Orchestra: Connecting Remote Communities through Music (Fit to connected communities and design highlight notice)

Participation in ensemble music making has been proven to have wide ranging benefits in the areas of social skills, social capital, community, personal skills, musical skills and health. The UK Government's National Music Plan recognizes these benefits, recommending that 'Children from all backgrounds and every part of England should have the opportunity...to make music with others'. Yet in parts of the country such as Cornwall, where many people live in geographically remote communities, accessing group music making opportunities is often practically difficult: either there are not enough musicians living in one place, or the time and expense of travel prevents regular participation.

The Online Orchestra asks how we can use burgeoning network technologies and creative approaches to composition to give people in remote communities access to the recognized benefits of ensemble music making.

There have been a range of precedent projects in online performance, but these have tended to focus on the development of technical tools to enable the performance of pre-existent music, resulting in either: (a) the use of complex or proprietary equipment or approaches (such as Janet), unavailable outside of specialist institutions; or (b) solutions wherein latency, low quality audio/visual experience or the sense of disconnection mean many of the benefits of traditional group music making are diminished.

At the heart of The Online Orchestra is the concept of Experience Design: our aim is to design an online environment that enables an experience analogous to that of playing in a traditional orchestra, thus preserving the benefits of traditional group music making. The research team, which includes performers, composers, conductors, social scientists, network designs, audio engineers, and musicologists, asks 'what can we do differently in order to make online performance a meaningful musical experience?'. We will include amateur musicians from Cornwall within the research team, as we co-design our online environment, and we will confine ourselves to the use of off-the-shelf equipment in order to ensure the repeatability of our work upon completion of the project.

The project will begin with a four-month development phase, involving all members of the team, as we design, test, evaluate, and re-design our approach. Through this phase, we will focus on preserving within our online environment three key aspects of traditional ensemble performance: (1) the sense of relationship between self, section and full group; (2) the sense of immersion, sonically and in terms of group responsibility; and (3) the sense of interaction with other performers, the conductor and the audience. We will use Vconect technology to enable the online environment: a low-latency, high-quality audio-visual environment.

Phase two of the project will involve composers from the research team writing a series of original works designed specifically for our online environment. Composers will thus research ways of engaging creatively in their music with issues of latency and remoteness. Phase three will be run in collaboration with The Philharmonia Orchestra and the Cornwall Music Hub, as we rehearse and realise the premiere performance by the Online Orchestra, to form part of the Philharmonia's Universe of Sound installation in Truro, July 2015.

In phase four, we will develop, as proof of concept, a website that will contain a fully-functional, limited-capacity prototype console to access Vconect, which, with further investment, will be scalable to enable communities around the UK, and the world, to form their own online orchestras. Knowledge from the project will be disseminated by means of journal articles, conference papers, magazine articles and web pages, and to broader users through our partners: the Philharmonia are committed to several repeat performances using the prototype; we will also work with the network of Hubs to spread the impact of our work.

Potential impact
PROJECT PARTICIPANTS AS BENEFICIARIES

The most immediate impact will be felt in Cornwall by those members of the community directly involved in the project.

- Young musicians around Cornwall will be given access to large-ensemble performance as part of the project, in line with the recommendations of the National Music Plan. This will augment their music education, along with the personal and social skills that ensemble music making fosters. The Cornwall Music Hub will benefit from the assistance of The Online Orchestra in helping it to achieve its strategic aims of providing ensemble performance opportunities to children, ensuring wide-ranging inclusion in performance, and helping children develop their ICT skills.

- Amateur musicians in Cornwall will likewise feel the benefits of ensemble performance. The project will therefore have an important cultural impact in the county, by diversifying opportunity. Isolated communities around Cornwall will be connected through their shared involvement in designing, developing and realising the project. Members of the public will thereby be engaged as co-partners in research, and Cornwall - a county in which provision for classical music is relatively limited compared with other parts of the country - will lead the way in developing a new approach to orchestral performance that will in turn benefit other parts of the world.

PRIVATE SECTOR BENEFICIARIES

- The Online Orchestra will design a prototype console that, with investment, will be upscalable to allow musicians around the UK, and the world, to form their own online orchestras. A business model for The Online Orchestra might be based on fee-paying musicians having access to a dedicated online environment, bespoke musical compositions and a support infrastructure. Income could be used to commission new compositions and sustain technical and personnel resources. As an upscaled business, The Online Orchestra could thereby generate significant economic return to the UK.

- The Online Orchestra will act as a use case in how Vconect can connect communities to enable high-quality, immersive online experiences. Businesses will thereby gain insight into the potentially diverse benefits of Vconect as a means of using high-quality enriched video as a medium for mass communication within communities.

NATIONAL AND INTERNATIONAL BENEFICIARIES

As supported in the attached letters of reference, repeat performances using our prototype, and subsequent upscaled versions of our project, have significant capacity for longer term and wider scale impact.

- Communities of children and amateur musicians throughout the UK, and the world, who do not have access to ensemble performance will be able to form their own online orchestras using the approach and musical materials developed by The Online Orchestra. By widening access to music making, there will be wide-ranging impact in the areas of education, cultural diversification and accessibility, well-being and quality of life.

- Policy makers who deliver the National Music Plan at a local level will be able to deliver strategic aims associated with ensemble performance and inclusion by setting up local online orchestras. This will increase the effectiveness of public services in the way remote communities are reached.

- Online orchestras of the future could target participants in disconnected locations who would benefit from ensemble performance: hospitals, prisons, retirement or nursing homes, or any other high-need community.

ACADEMIC BENEFICIARIES

- New knowledge will emerge from the project in a range of fields, including technical and experience data, an approach to immersive online environments for performance, and a body of compositions that lead the way in the development of creative approaches to issues such as latency. See Academic Beneficiaries section for details.